Experiencing very long term imprisonment from young adulthood: identity, adaptation and penal legitimacy

Due to a hardening of penal sensibilities and more stringent sentencing practices (mainly as a result of the 2003 Criminal Justice Act), a growing number of prisoners are serving extremely long sentences from an early age. At the end of 2010 there were 2,309 prisoners serving indeterminate sentences of at least fifteen years, 326 of whom entered the prison system when aged under twenty-one. These prisoners have to endure and adapt to periods inside prison that are almost as long as their lives as free citizens, while maturing into adulthood in an environment that does not allow, or is hardly conducive to, normal adult experiences. Practitioners have suggested that the characteristics and adaptive styles of very long term prisoners have changed, leading to a number of organisational and operational challenges for the Prison Service. Meanwhile, recent studies of prison life suggest that the system to which they are committed has in many respects become more onerous and demanding. It is vital to understand the consequences of these sentences for the prisoners who serve them, for the staff who have to manage them, and for the prison system as a whole.

The proposed study would explore the experiences and attitudes of this group of prisoners with three sets of questions in mind. First, how do they make sense of and psychologically manage such long sentences, and deal with existential issues of identity, change and future? How do they experience 'growing up' and maturing into adulthood in prison? Second, how do they adapt socially to the demands of the environment, i.e. on what basis do they form relationships with other prisoners and with prison staff? Third, how do such extreme sentences, and the fact that the prisoners serving them are often socially alienated and hostile to state institutions prior to their imprisonment, shape their perceptions of the prison's legitimacy, with what implications for their adaptation and compliance? What are the effects of their feelings about their sentences, and their wider social experiences, on their prison behaviour and their willingness to engage with staff? How are imprisonment, the criminal justice system and the state regarded overall by these prisoners?

Around 100 prisoners sentenced to life with a recommended minimum term or 'tariff' of 15 years or more when they were aged under 21 years (around a third of the overall population of such prisoners) would be interviewed. The sample would be divided into those prisoners at the start of their sentence, those in the middle, and those approaching the tariff-point or release. This would allow us to explore how identity and adaptation are shaped at different times during the sentence. Interviews would comprise two parts: a life history interview and an interview focussing on prison experiences.

Based on interviews with prison staff and senior managers, the proposed research would also explore how the prison system - its frontline staff and managers - manages a set of prisoners who present a range of organisational problems. How is life made meaningful for prisoners facing such extended periods of incarceration? How are they prepared for release? To what degree do they represent a risk to institutional stability? The research would aim to inform policy and practice in relation to a group of prisoners about whom little is known either by practitioners and academics. It would contribute significantly to the sparse and outdated literature on the experiences of long term prisoners, specifically, those who are barely adults when they enter prison. It would address fundamental questions about identity, coping and humanity under intense duress, and about the lived outcomes of extreme forms of state sanction and punishment.

Potential impact
Given the proposals in the 2010 Green Paper in relation to sentencing for serious offences, and building on legislation over the last decade, there are likely to be a growing number of prisoners serving very long sentences from a relatively early age. As suggested in the recent expression of operational concerns about this prisoner group (see Case for Support), the research would have significant implications for practitioners, policymakers and organisations concerned with the sentencing, management and wellbeing of young offenders and life sentenced prisoners. Potential beneficiaries of the research would include sentencers and policymakers, senior practitioners within the National Offender Management Service (NOMS), a range of prison staff (within the high-security prison estate, but also in lower-security prisons), third sector organisations, pressure groups and organisations such as Her Majesty's Inspectorate of Prisons.

These organisations would be interested in a range of potential findings: what are the institutional risks of incarcerating young adults for very long periods i.e. what are the outcomes and implications for institutional stability, violence, staff safety, prisoner radicalisation, and gang-related activity within prisons? Given that NOMS remains committed to treating all prisoners with decency and respect, how can it put in place measures that might make the lives of young adults sentenced for very long periods meaningful as well as survivable? How can staff be trained to deal with the particular needs of this prisoner group, and prepare them for eventual release? To what degree might sentencing practices and prisoner treatment be counter-productive, or potentially in conflict with legal requirements that punishment should not constitute 'inhuman and degrading treatment'? Do these sentences appear to serve any deterrent effect, in terms of how they are understood within the communities from which these prisoners come? How do the terms of these sentences reflect and reproduce structures of inequality outside prison? These and other such questions require empirical exploration.

Prisoners would constitute a key group of research beneficiaries, and the proposed research would have many implications for their wellbeing and quality of life, and that of their families. What ensures that long-term prisoners are able to retain hope and meaning? What can be done to prevent unnecessary levels of distress among these prisoners? How might their 'generativity' - their desire to 'give something back' to the community or to future generations - be harnessed while they are in prison? What might motivate them to engage positively with prison staff in ways that will benefit them, their families, and their victims, as well as the prison system?

In the medium- to long-term, the research could make an important contribution to the quality, humanity, purpose and effectiveness of prisons, and therefore to the quality of life and welfare of prisoners and staff working within a variety of prison settings.